A Woman's Work: Photographic histories of Northeast England through the lens of Daisy Edis and the J.R. Edis Studio (Staff-led CDA)

A Woman's Work uses the J.R. Edis Studio (1895-1964) to interrogate histories of photography in Durham, a cathedral, university, and mining town in Northeast England. Based on archives at Beamish Museum and Durham University, it centres photography as a way to examine class, gender, and empire through the careers of founder John Reed Edis and his daughter Daisy. What roles did the Edis Studio play in Durham's 'town and gown' community, and how has its afterlife - as a working reconstruction at Beamish - continued to shape ideas about identity, photography, and history?